Cross-field Transport in Magnetized Plasmas

Since graduating in 2016 in Aerospace Engineering at Universidad Politécnica de Madrid (Spain), I started specialising in the area of plasma physics. As part of my bachelor final project I explored magnetized targets for inertial confinement fusion, which led me to work as a research collaborator at Universidad Politécnica de Madrid. Afterwards, I worked as an intern at Max-Planck Institute for Plasma Physics in Garching (Germany), where I worked on the analysis of edge-localized modes (ELM) happening in the Asdex Upgrade tokamak.

These experiences encouraged me to undertake the MSc in Fusion Energies at University of York. During my Masters I have been involved in a research project that studies ultra-relativistic high-intensity laser-plasma interactions, part of which is included in my Masters Dissertation. The MSc in Fusion Energies was an excellent choice to decide whether I wanted to do further research in plasma physics and fusion.

My PhD subject is "Cross-field Transport in Magnetized Plasmas". I use kinetic simulations to investigate high frequency modes and turbulence in plasmas containing strong magnetic fields and the consequences for magnetic confinement fusion. I am based primarily at the University of York, but work in collaboration with experimental groups at Imperial College London and the University of Liverpool to explore the relevance of my simulations to plasma thrusters and magnetron sputtering devices.

The first part of my PhD is focused on the implementation of two new modules into EPOCH, a well-known, highly-parallelised, particle-in-cell code. The first module I will develop is an electrostatic solver for efficient simulation of plasmas with constant magnetic fields subject to a potential on the boundary. The second module will be a Monte Carlo algorithm simulating collisions of plasma particles with neutrals. The two modules will enable larger scale simulations of plasmas like those found in the scrape-off layer of tokamaks, employed in industrial processes for surface treatments, and in space thrusters. The second part of my PhD will focus on using the newly modified version of EPOCH to develop of a theoretical framework for instabilities in these types of magnetised plasmas.

Potential impact
Identifying a solution to the energy problem is crucial to the UK economy and quality of life. In the near term a range of renewable options must be developed, eg wind and solar, but it is unlikely that these will provide the base-load supply required. Nuclear is an option for a carbon-free base-load and, in particular, fusion energy is safe and relatively clean. If it can be achieved, fusion would bring the largest economic benefits to those countries that lead the way to build the first fusion power plants, but ultimately most people in the world will benefit from fusion in some way.
ITER, the largest international science project on Earth, will operate from 2020 to answer the final physics questions and most technology questions required to construct the first demonstration magnetic fusion energy (MFE) power plant, DEMO. We will train the ITER generation of UK fusion scientists who will have the expertise to win time on this key facility against international competition. This is crucial to build experience that will feed into the design of DEMO, ensuring the UK remains at the forefront. EU design studies for DEMO are already under way, with manufacture of prototype components likely to follow soon. There are a number of beneficiaries from this training: (1) it will benefit Culham Centre for Fusion Energy (CCFE), providing well-trained new staff to replace those retiring, keeping the UK at the forefront of fusion energy research, competitive for ITER time and leading elements of DEMO design/prototype development; (2) it will provide expertise for the growing UK industry involvement in fusion, helping to win contracts for ITER and DEMO prototype components; (3) it will ensure the UK has a cadre of fusion experts to advise Government on future directions. We expect to train 60 students in MFE, approximately balanced across plasmas, materials (relevant for IFE also, see below) and related fusion technologies.
For inertial fusion energy (IFE), NIF in the US is the most advanced device in the world, and some expected it would achieve fusion conditions, i.e. ignition. In its 2012 ignition experiments, this did not happen, but the reason why is still uncertain. The immediate need is to understand this, which requires experts to win time on international facilities (including NIF), understand why ignition did not occur and so develop a roadmap to IFE based on the new knowledge. This will benefit the UK Government by providing experts to advise on an appropriate strategy, able to compare the relative merits of IFE and MFE because of our training across both areas. If IFE proves viable, then it will need to integrate fusion technologies in a similar way to ITER and DEMO, bringing benefits to industry. We expect to train 15 students in high energy density physics (HEDP), spanning IFE and lab astrophysics; the MFE materials students' expertise is also relevant for IFE reactor design.
Expertise in HEDP is required by AWE for its science-based approach to underpinning the UK's nuclear deterrent, and is a key element of the UK's strategy to comply with the Test Ban Treaty. The new Orion laser facility at AWE can replicate the conditions in a nuclear warhead, enabling advanced computer codes to be tested. Our students will have the expertise to work with Orion, which requires skilled scientists as it establishes its programme. Also the materials and computational scientists amongst the ~60 MFE students will be of value to AWE.
We will train students in the cooler exhaust plasma of a tokamak. Similar plasma conditions are used in manufacturing industries (coatings, computer chips, etc) so we will develop a skill base that will benefit a number of such companies. Materials research for fusion is also relevant for fission. The popularity of fusion amongst students is a good way to bring outstanding students into the field, providing expertise that benefits the growing nuclear industries and supporting the Government's nuclear policy.